hildren as Creators of Real-World NLP-Powered Tools for Education

With the rising use of artificial intelligence in their education, it is
paramount that children themselves are supported to meaningfully participate
in the creation of these technologies. However, increasing children's agency in a
product design process often means focussing solely on the exploratory parts of
this process, as even progressive participatory design philosophies are not robust
enough to create applications of technology that are usable and scalable in realworld
contexts. I argue for a merger of the traditionally separated participatory
design focal points of 'material outcomes' and 'learning' and propose creating
and evaluating a curriculum that takes students aged 11-13 through the design,
development, and deployment of an NLP-powered tool for actual use at their
school. This doctoral study aims to test the limits of co-creation with children
and identify the best practices for and largest obstacles in running extended
collaborative research like this.